LEDAS

An archive of high energy astrophysics data has been operational at the University of Leicester since September 1992. The LEicester Data Archive Service (LEDAS) now offers a very wide range of facilities to UK astronomers including access to the full data archives of many recent X-ray astronomy missions. This application seeks the continuation of LEDAS funding during 1 June 2007 - 31 March 2009. This proposal is for continuation of the LEDAS service, and for enhancement to enable full virtual observatory access. We will provide a VO tool tuned to the needs of high-energy astrophysicists.